Developing a technology-mediated, emotion-focused in-situ intervention for families of young children

This PhD work investigates if and how technology can assist in the process of emotion socialisation within parents' and children's daily lives. .